Maid Trouble: The maidservant from nineteenth century French literature to twentieth- and twenty- first century adaptation

This thesis will investigate how nineteenth century French literature and its twentieth- and twenty-first century film, television and literary adaptations transform the conventional figure of the invivisble maidservant into a rebellious autonomous character. This exploration will highlight how the identity of the maidservant in the late nineteenth century departs from traditional norms of the seventeenth and eighteenth centuries that saw the character as exclusively lower-class, and a woman. The texts studied will open up the maidservant's identity to questions surrounding performativity of their class, gender and race.